FINNBARR: Financial Networks Background, Audit, Recon, and Reporting

The current Covid-19 Pandemic has put increased pressure on the Financial Services industry in terms of supporting remote working, dealing with sickness, and seeing unprecedented demand for government backed schemes. This provides the opportunity, as highlighted in the Industrial Strategy Challenge Fund -- Next Generation Services, for AI and data analytics to assist humans in their work.

This project employs natural language processing, machine learning, and knowledge-graph technologies to build up a comprehensive picture of UK companies through their connections through people, places, events, and documents. By creating a user-friendly interface for querying and exploring this data, productivity of staff within the Financial Services sector can be improved, as well as reducing risk through having a better visibility of the network of connections surrounding a company and proactive monitoring of this data for changes. Using a semantic layer on top of the data allows users to query meaning in the data, as well as creating connections based on these results. Overall, this project aims to provide next generation software into the Financial Services sector which can help to improve its response time during the next crisis through the intelligent usage of technology.